PATT Travel Grant for observational astrophysics at QUB: 2020 - 2022

Our proposal seeks to renew the PATT Travel Grant at Queen's University Belfast. This award will cover our travel and subsistence costs to both STFC and non-STFC observing facilities. The major topics of observational astrophysics research to be covered by the PATT Travel Grant include:

- Investigations of supernovae and the end stages of stellar evolution;

- High temporal, spatial, and spectral resolution observations of the solar atmosphere and those of other cool stars;

- Studies of solar system bodies, including comets and asteroids;

- Astrochemistry, including that of interstellar and circumstellar clouds; and

- Detection and characterisation of exoplanets.